Enhancing learning and reducing teacher workload through intelligent resource classification and file management

"Our vision for this project is to revolutionise resource-sharing in schools to save precious time for teachers, spread best practice and empower learners. It aims to assess the feasibility of integrating a new feature into the Sparkjar platform: Sparkjar Smart Resources (SSR) - an innovative leap forward for school learning environments which will facilitate an even bigger reduction in the planning and administrative workload for teachers and enable more students to quickly access higher quality resources.

This project will use the current Sparkjar app as a test-bed for assessing feasibility of SSR to:

* Remove time wasted by students in lesson and homework time waiting for resources to download to device.
* Enable teachers to say goodbye to navigating complex folder structures and laboriously tagging or labeling resources and reduce the time that teachers spend finding/sharing resources by 50%.
* Remove teacher time wasted through unnecessarily recreating resources.
* Create a step change in the culture of sharing, adapting and updating resources.

This project tackles a long neglected area of day-to-day teacher tasks with a modern toolset. We will be using the latest machine learning tools available for native iOS development and applying fuzzy fingerprinting technology in a new area - flipping its purpose from preventing copying to encouraging sharing. A smart combination of on-device and cloud-based software and clever data processing will make SSR a slick and growth-boosting addition to the Sparkjar app."